Numerical Modelling of Impact Cratering on Asteroids

Near-Earth Asteroids represent a low-probability, high-consequence natural hazard to Earth. Momentum transfer from a kinetic impactor, such as a large spacecraft, is one of the most straightforward methods of deflecting a small asteroid from an impacting trajectory, if the body is detected well in advance. The NASA Double Asteroid Redirection Test (DART) would be the first mission to test a controlled deflection of a near-Earth asteroid, by impacting the moon of Didymos. My project consists in numerical studies of impacts onto asteroids using a range of initial conditions in order to determine the reaction of different types of asteroids to a possible impact, and subsequently to determine the momentum transferred from the impactor for deflection.